Improving Research Translation In Image Guided Surgery

The key aim of research in Image Guided Surgery (IGS) is to bring new technologies to the clinic, providing targeted, less invasive and more successful treatment for patients. In turn, this can improve recovery times; reduce cost and time pressures on the NHS and ease the workload of clinical teams.

In an increasingly data-driven field, innovation in the medical devices field has shifted towards AI, augmented reality, decision assistance etc., all of which are underpinned by software development, and there is an urgent need for dedicated expertise in this area.

I will provide a core programme of software engineering, delivering simulation software for researchers working on AI applications in Image Guided Surgery, alongside a cloud platform to ease deployment of new technolgoies in the operating theatre and collaborate with research/clinical teams to provide bespoke support for IGS projects.

Over the course of the fellowship,this will increase the UK's capability in healthcare technology, contribute to wider availability of minimally invasive, cost effective, surgical interventions; and increase the productivity of research and clinical teams by removing challenges associated with translating new techniques.